University of the West of Scotland and Forte Engineering Limited KTP 23_24 R3

To develop an innovative process and system control management solution that will enable this operation to grow its capacity, headcount and market share within the rail sector and new renewables sectors.